Giving Meaning to Big Data for Business Transformation: Automating Discovery of Causality

This project will facilitate improved business performance by enabling senior decision makers
to explore and interact with a visual, connected model of their business that is populated
jointly from domain knowledge and insights derived from sources of ‘big data’. The model
will support continuing analysis and validation of the projected performance of future
scenarios and will enable investigation of points of difference between the domain expert and
the results of best available analysis techniques. The model will use visualisations and
expressions that reflect the natural way in which collaborating decision makers think about
and understand how their business works and will enable the assessment of changes in terms
of predictive ‘what if…’ scenario analysis. The project will establish the use of big data
techniques to inform; with much quicker feedback, the consequences of business
transformation activities, delivering benefits in terms of greatly increased confidence in
decision making and speed of value from business change.
The innovation focus is on the:
a) Adaptation of ‘big data’ analysis algorithms to identify and validate the critical concepts in
a business landscape model, together with a contextual cause-and-effect discovery engine to
map the results of statistical analysis against domain expert views of how a business, or
proposed scenario, works;
b) Provision of new visualisation and validation techniques to replace traditional business
process representations with paradigms more natural and intuitive to the decision maker i.e. a
native business perspective and not a tool/technology constrained perspective.
This new technology will both speed and scale transformational decision making within
organisations, informed by both top-down and bottom-up analysis of the options and projected
outcomes available, helping avoid the well-documented and catastrophic failures in business
change that act as a drag on economic development and progress.